Opportunities for blind people in publishing with multiline digital Braille

This project is a world first: A full suite of publishing software available as multiline electronic Braille, combining Braille with the power of modern publishing platforms.

We will integrate Bristol Braille Technology's pre-existing and unique digital Braille technology, Canute 360, with publishing software packages to create new products that support blind people working in creative industries, especially publishing. We intend to do for digital Braille what desktop publishing and the laser printer did for the personal computer.